Development of scalable AI approaches for automatic customisation of prosthetics

Due to the uniquely irregular anatomy of each residual limb creating an effective prosthetic socket from standard sizes is challenging, so sockets are custom-fitted at great expense in a manual and skill-reliant process, creating long waiting times and socio-economic disparities. This project will develop AI image processing approaches to enable automated design of customised prosthetic sockets direct from patient data, delivering a viable service fit to meet future demand challenges.